Assessing the calibration of multivariate ensemble forecasts (Ref:4659)

This project aims to create powerful statistical methods for assessing the calibration of multivariate ensemble predictions. Novel features will be the extension of existing methods to make them suitable for ensemble predictions, and the exploitation of information contained in multi-horizon predictions. These methods will enhance the ability of forecasters to monitor and understand the performance of their forecasts, to identify cases of poor performance as well as conditions in which performance tends to be poor, to quantify biases in their forecasts, and to recognise new sources of predictive information.